Automated Structure Characterisation of Oligosaccharide Mixtures by NMR (ASCOM-NMR)

Oligosaccharides are the subject of growing commercial interest for a wide range of applications in healthcare and personal care. They are commonly prepared by depolymerisation of polysaccharides which are important industrial biotechnology products from biomass (animal tissue, plant biomass and macroalgae), microalgae and bacterial fermentation. The characterization of oligosaccharide mixtures produced by the depolymerisation is one of the bottlenecks in the discovery and subsequent development of scalable downstream processing of active oligosaccharides. This project aims to develop automated NMR based characterisation of oligosaccharide mixtures without the need for their physical separation.